Opportunities for change? An exploration of the masculinities and capabilities of men in prison and the effectiveness of educational interventions

Many prisoners deal with the "pains of imprisonment" (Skyes, 1958) - such as emotional turmoil,
deprivation and loneliness - by using behaviours which can be associated with extreme or problematic
masculinities (Taylor, das Nair & Braham, 2013) including violence, self-harm and excessive drug use.
To give recent statistical evidence to support this phenomenon, Her Majesty's Prison Service (HMPS) has
seen record breaking levels of assault, death and self harm in recent years. The highest number of
deaths in prisons in England & Wales were recorded in 2016- 354 in total. Self-harm is at an all-time
record high; there were 40,414 reports of self harm in 2017 and 119 self-inflicted deaths. Assaults have
also continued to increase dramatically; there were 28,165 assault incidents in 2017, the highest number
since records began (MoJ, Safety in Custody Statistics bulletin, 2018).
There are two key research aims of this project. The first aim is to explore the identities, practices and
belief systems relating to the more extreme or problematic masculinities of men in prison and how this
can affect their well-being or capabilities. The second aim is to explore whether existing educational
provision addresses behaviours effectively, and whether there are genuine opportunities for prisoners to
develop and move forward with their lives.
Sykes, G. (1958). The Society of Captives: A Study of a Maximum Security Prison. New Jersey: Princeton
University Press
Taylor, das Hair & Braham. (2013) Perpetrator and Victim Perceptions of Perpetrator's Masculinity as a
Risk Factor for Violence In Aggression and Violent Behaviour (18:6)